ORA (Round 5) Ambiguity in Dynamic Environments

Uncertainty plays a fundamental role in financial markets and strategic conflicts. In many real-world situations, it is not possible to model uncertainty by means of well-defined probability distributions. Instead, participants face Knightian uncertainty: they do not know the exact probability distribution over possible outcomes. In view of this, it is important to incorporate such Knightian uncertainty or ambiguity into the analysis of markets and strategic conflicts. This project aims to clarify the foundations for ambiguity in dynamic financial markets and strategic interactions. As a by-product, we aim to unify different (extant) approaches to modeling preferences and decision making in games under ambiguity. The issue of dynamic consistency will now be of particular concern. We apply our newly developed theoretical tools to a concrete economic problems by studying in detail the consequences of Knightian uncertainty in strategic interactions like dynamic contracts and elections on the one hand, as well as in markets under uncertainty, including portfolio choice and asset pricing with heterogeneous agents and incomplete information.

Potential impact
We expect our research to have important consequences for the understanding of strategic interactions, financial markets, the design of economic institutions, and political platforms. We aim to have our research published in the best journals in the fields of economics, finance, and related fields.

The planned workshops and conference in the second and third years will have a positive externality on the research community as a whole since we will provide a forum in which ideas and the latest results in this vibrant area of research can be shared. As mentioned, we will also present our work at regular, high profile, international conferences, such as the different Econometric Society meetings, European and American Economic Association meetings, the Game Theory Society Congress, and the Risk, Uncertainty and Decision Conference, and we will plan to participate in occasional and smaller events (e.g., conferences, workshops, and seminars).

We will thus aim to reach a broader audience by making our research accessible to the general public with the help of media outlets like Economist, Handelsblatt, and Figaro. Riedel has thus far published in Neue Zürcher Zeitung, Frankfurter Allgemeine Zeitung, and Handelsblatt. If relevant, he plans to make the results of our research available to the general public through similar outlets. Riedel also possesses expertise in gathering researchers from various related fields in the social and natural sciences (e.g., philosophy, sociology, and biology) to discuss potentially interesting interdisciplinary implications of our research. It is therefore possible to envisage to form the formation of an additional research group at Bielefeld's Center for Interdisciplinary Studies after the completion of this project (e.g., in 2022).
All the scientific work performed as a part of this project will be also disseminated via the PSE '5 articles in 5 minutes' operation, which sends extended abstracts (written such that the research is accessible to a wide audience) to some 2,000 followers. The PSE letter (4 issues annually; widely distributed throughout the world) will also echo the research performed in this project.